UbiApps: next generation mobile enterprise architecture

UbiApps is creating innovative Internet middleware that makes HTML5+ and web based applications fit for purpose for Enterprise deployment environments. The product is targeted at Enterprises and Network Operators that want to embrace mobile cloud technologies.
UbiApps is builds upon existing HTML5, and Web API technologies, but innovate ssubstantially over the state of the art by:
- Ensuring the browser and locally saved data is highly secure
- Adapting the network communications technology to make it both more secure and more efficient
- Directly addresses the enterprises need to "manage" the cloud end points - browsers - in an efficient way
- Multi-device: provides secure web based technology which can be adapted for highly diversedevice types: PCs. Mobiles, Tablets, Automotive and Machine to Machine (Internet of Things) devices.
- Data management: providing new and innovative mechanisms for remotely orchestrating, distributed data pipelines between enterprise elements.
- Virtualisation of compute power and network addressability, using embedded JavaScript Server Technology and PKI based overlay networking

The project is backed by a team with impeccable credentials in the mobile, web application,security and cloud space. UbiApps is primarily targeted at the lucrative Mobile Entrerpise Application Platform Market, but opportunities also exist in Asset Management , IOT Management and BPaS markets.

Funds are required to subsidise a development of prototype that will turn the innovation successfully developed as part of a TSB "Proof of Concept" into a prototype that can be trialed with interested parties and matured into something and more product ready. In order to scale UbiApps will build upon open source components being developed under the webinos, chromium and node.js open source projects, but will retain critical innovations needed to address its target Enterprise as proprietary code. (Ostensibly where these relate to Network Optimisation and Security features)